Low Cost Laminated Electric Flywheel

The project addresses a key area within HEV systems by developing a low-cost Flywheel Energy Storage System (FESS) for mass production that can achieve a significant reduction in transport related CO2. The consortium is led by a high volume vehicle OEM and includes a global materials supplier, SME's and an academic institute specialising in flywheel technology. The consortium will develop a novel system with low run down losses delivered into a compact package space suitable for incorporation into the vehicle architecture. The project will consist of detailed design, prototyping and test stages and will be carried out by consortium partners who will require the support and development of UK suppliers allowing for the transfer of key skills. OEM's will support both SME and academia to develop their capability to support the automotive industry in a potential high volume environment.